Exploring heterogeneity in sea anglers' motivations and behaviours for the sustainable management of recreational fisheries in England and Wales

The research broadly aims to understand heterogeneity and spatial differences in the motivations, attitudes and behaviours of recreational sea anglers in England and Wales to inform the sustainable management of fisheries.